Marine Energy Subsea Hub - low cost retrievable hub for the wave and tidal sector

To improve the viability of tidal & wave projects a subsea connection hub solution is required to reduce CAPEX, OPEX and increase availability. Current options of surface piercing platforms or heavy hubs are unsuitable & too expensive. Tidal Generation Ltd (TGL) will build significantly on their proven buoyant turbine and develop an innovative buoyant hub offering rapid deployment & retrieval by low cost vessels. TGL will lead as system integrator, managing requirements & interfaces. TGL will design the complete system and demonstrate innovative hub to base alignment and multi-wetmate stab solutions. Partner Seacon Europe Ltd (SCE) will design & demonstrate an innovative low cost hybrid Medium Voltage/optic wet-mate connector integrated with the hub. The target is to reduce the CAPEX & OPEX of subsea hubs by 50% relative to currently available solutions. A project developer and an electrical systems company strongly support the project and will engage in scoping and review.